The University of Leeds and Procter & Gamble Technical Centres Limited KTP 23_24 R6

To relate the affective response and attitudes of the consumer to the technical performance of products with greater efficiency by the novel application of Rasch methodology.